Stochastic aspects of thermodynamic irreversibility in nanoscale friction

The project core objective is to relate macroscopic and nanoscale friction and wear of novel self-adaptive solid lubricant coatings. The results will be supported by testing of frictional properties of low-dimensional n(2D) sheets both prepared by chemical vapour deposition or directly collected from the worn surfaces. The ultimate aim is to tribological design of a new class of solid lubricants.